Rewire: applying machine learning to neurorehabilitation

In 2021, the national stroke audit revealed that stroke survivors received less than 20% of the community physiotherapy that is clinically recommended. The resultant disability costs the social care system around £5 billion every year. Rewire is a smartphone app that solves the problem of insufficient post-stroke rehabilitation. Using data and clinical best practice, Rewire delivers personalised stroke physiotherapy.

Rewire enables self-management of post-stroke therapy, giving users the capability to rehabilitate in the absence of a physio- or occupational therapist. The app uses a video-guided assessment to generate a personalised workout programme and sets weekly activity goals. Rewire also tracks three factors that have the biggest impact on rehabilitation outcomes: mood, pain and fatigue. The therapeutic strategies offered to help manage these complications also support self-management of mental wellbeing.

The focus of this project is to make Rewire compliant with the NHS' Digital Technology Assessment Criteria, a framework used by commissioners to ensure digital health solutions meet clinical standards. The project will take Rewire from Technology Readiness Level 6 to Technology Readiness Level 7 and will see the solution piloted with stroke survivors on discharge from County Durham and Darlington Stroke Unit.

Success will be measured by ORCHA Health, an organisation that independently evaluates digital health technologies. It will culminate with ORCHA certification that demonstrates a safe, secure and usable class I medical device. The following four deliverables are necessary for certification:

* Technical documentation for UKCA marking
* Safety case report
* Hazard log
* Data Protection Impact Assessment (DPIA)

Rewire helps the NHS to fulfil its ambition of more integrated and higher intensity stroke rehabilitation out of hospital. It is also aligned with the Government's Innovation Strategy, falling under the Artificial Intelligence technology family. Rewire significantly reduces the cost of high intensity rehabilitation and by enabling stroke survivors to fulfil their recovery potential, aims relieve some of the burden on the social care system.